An innovative molecular-diagnostic tool using saliva to diagnose and predict risk for periodontal diseases quickly and accurately.

CircaGene Ltd is a UK-based _in_**_-_**_vitro_ medical device SME with a core project team of Dr Joanna Wiecek, project lead and microbiome expert, Francois Paillier, bioinformatician and sequencing expert and Jacky Palma, project manager. CircaGene is seeking funding to develop diagnostic software that uses saliva to evaluate oral health and detect periodontal diseases in collaboration with

University College London. Its innovative tool will use oral microbiome and metabolite analysis to provide an accurate assessment of oral health and early detection of periodontal diseases. The easily accessible test kit will be suitable for professional and non-specialist use, encouraging individuals to take responsibility for their oral hygiene-related choices.